Mendelian

Unfortunately, a lot of the information we need is stored online in complex and unorganised databases. Understanding DNA's mutations is difficult and only an external expert with deep knowledge and experience in the field could help us make sense of them and their phenotypic importance (i.e which ones to keep vs ones to discard). Moreover, the field being so dynamic, we found it would be useless for us to start learning these expert skills as they would have to be constantly updated.